King's College London - EPSRC Capital Award emphasising support for Early Career Researchers

A key feature of the King's Research Strategy is to encourage multi-and interdisciplinary research. As part of this strategy King's launched the 'King's Together' scheme in 2016. This scheme aims to bring together researchers around important scientific challenges, sharing expertise, know-how facilities and resources to undertake curiosity-driven research that address new and emerging problems.

We will allocate this capital equipment award to multi-disciplinary teams of Early Career Researchers by drawing on our King's Together programme to create exciting bottom up collaborations that will be able to purchase and utilise shared equipment in order to undertake excellent science.

By allocating this capital award for early career researchers through this scheme, we can ensure that:
1. The equipment is benefiting teams of multi-disciplinary early career researchers;
2. That the equipment is underpinning exciting ground breaking science that is co-created and can have a step-change in important research challenges;
3. That the equipment is appropriately resourced, for example by providing additional funding for technician support or research assistance through the existing King's Together funding;
4. That the equipment purchased aligns with King's strategic priorities and aligns with our strategic plan.

Potential impact
The capital equipment will have a number of impacts including:
1. Increased collaboration - by bringing together multidisciplinary teams of early career researchers, this will encourage the sharing of ideas and methodologies and create networks of users that can combine expertise to solve important challenges.
2. Greater productivity - allocation of the equipment to research groups and collections of researchers will facilitate an increase in research activity. This will be manifested in an increase in research papers, and research applications related to the equipment. This is likely to then lead to an increase in research funding related to the equipment.
3. Engagement with partners - the equipment will have greater visibility compared to equipment which is used by a single PI, and will enable engagement with a wider range of internal and external partners.
4. Improvement to processes around systems support and catalyzing the shared equipment culture within the College.